Enhanced fuel cell systems for real world commercial and passenger vehicle applications

The objective of the Enhanced Fuel Cell Systems project is to develop the next generation of hydrogen fuel cell engines for the automotive sector. The resulting 'production intent' systems will be aimed at providing a platform for use in small, medium and large passenger and light commercial vehicles.
A Systems Engineering approach will be used with the engines divided into seven core modules, each will be redesigned against improved durability, reliability and performance targets and for future low cost volume production. Each of the modules will be self-contained, tested and validated as an individual unit using vibration and temperature and humidity cycling tests for example.
The project partners have the following roles: Ricardo UK Ltd is acting as the customer by setting the project specification and will sign off progress at the end of the project. Intelligent Energy Ltd is developing the fuel cell engine. Dyson Technology Ltd is developing key subsystems for air delivery into the fuel cell system. TRW Conekt is advising on testing regimes and conducting environmental testing of the modules.